Patenting Lives: the implications of changes to international intellectual property law for development and diversity

This grant was used to undertake additional dissemination activity relating to the grants 18163/1 and 18163/2